Utilising Generative Modelling and Synthetic Data for Precision Medicine in Hepatocellular Carcinoma

Hepatocellular carcinoma (HCC) is the fourth leading cause of cancer worldwide. Multiple treatments are available, but personalised treatment strategies do not exist. This project aims to develop novel machine learning methods for HCC lesion segmentation from dynamic contrast-enhanced magnetic resonance images (DCE-MRI), and integrating lesion image features with individual genomic profiles into a multi-modal model for predicting personalised treatment outcomes.